Methods development and applications for ultrafast protein crystallography

Light-activated systems are powerful tools for studying the dynamical response of proteins to
specific external signals. Because the photosensitive response can be initiated with a laser, it can be
followed with high temporal resolution. The van Thor lab has specialized in studying the earliest
events in protein response - i.e. the dynamics that occur between hundreds of femtoseconds and
picoseconds - through ultrafast spectroscopy and ultrafast crystallography.
This PhD will exploit and develop these methods to further characterize the ultrafast dynamical
response in biologically relevant proteins.